A gamma camera having improved spectral resolution

This market study relates to developments that Symetrica could make towards improving the
performance of gamma-cameras that are currently used in many hospitals world-wide. These
cameras provide vitally important diagnostic information to clinicians in many branches of
medicine especially, Cardiology, Oncology and Neurology. We believe that the combination
of our unique spectrum-processing technology with existing gamma-cameras, will provide
images that have improved contrast, greater sensitivity and create the possibility of generating
simultaneous, ‘multi-colour’ gamma-ray images of a patient. This could remove the need for
patients to undergo repeated measurements several hours apart in order to collect the same
information.
These improvements could: (a) Increase the accuracy of diagnosis and thereby lead to more
precise treatment plans, (b) Improve the sensitivity of the camera and provide the capability to
conduct two or more investigations in parallel. This could lead to an increase in the throughput
of the Departments of Nuclear Medicine, thus reducing cost and also a reduction in the
radiation dose to which patients are exposed.
This market study will: (a) Identify which diagnostic procedures would most benefit from the
potential improvements achievable in gamma-camera performance, (b) Scope the financial
and clinical value of the performance improvements for each procedure, (c) Quantify the scale
and potential value of the addressable market for the improved gamma-camera technology, (d)
Assess the potential routes to market for the new technology.